Experiences and Barriers faced by South Asian Muslim Lone Mothers

Key words: lone motherhood social policy; minority ethnic group; ethno-religious and cultural barriers; intra-ethnic organisations; Bourdieu in ethnicity studies